Mechanisms of tactile spatial orienting and selection

We are constantly bombarded with information coming from our senses. Directing our attention to events allows us to select certain information from this incoming stream. The somatosensory system constantly receives a vast amount of information. However, we are often not aware of these sensations. For example, we are usually not aware of the snug fit of our shoes, only when we direct our attention to our feet do we become aware of this tactile sensation. The research proposed investigates which processes underlie directing attention to locations on the body and selection of tactile information by means of measuring event-related brain potentials to attention directing tactile cues and to tactile stimuli. More specifically, we will investigate whether when directing attention to our hands tactile information at the hands is enhanced (benefits), or whether information from other body parts is suppressed (costs), or both by means of measuring event-related brain potentials in response to tactile attention directing cues and tactile stimuli. We will systematically investigate tactile processing and the effect tactile cues have on the orienting to and processing of subsequent tactile stimuli. Further, we will investigate whether somatosensory processing is the same when selecting information within one body part (right thumb versus right middle finger), from parts at opposite sides of the body (right hand versus left hand) and what effect posture (hands close versus far apart) has. In addition, we will investigate whether the cost/benefit pattern is the same for detecting a simple touch compared to when discriminating between different types of tactile vibrations. While touch allows us to react and identify objects on our body surface vision usually deals with events at a distance, in the space around us. Since our body spreads out in space it may be possible that when we direct our attention to a body part (e.g. hands) our visual system plays part in this direction of attention. To investigate this we will compare brain processes when we divert our gaze to a body part with situations when we direct our attention without moving our gaze to a body part. In sum, the proposed research will investigate the brain mechanisms that underlie orienting to and selection of information in the somatosensory system while excluding any information from the other senses and by systematically manipulating vision and gaze direction.

Technical abstract
Our somatosensory system is constantly bombarded with information of events on our body surface. Directing selective attention to areas of the body allows us to select tactile information. While mechanisms of attention have been studied extensively in vision, little is know about the processes underlying attentional orienting and selection in touch. Moreover, in most previous studies on tactile spatial attention vision has usually been engaged through fixation at a location. Vision provides highly precise spatial information and may therefore influence orientation and selection of tactile events. We will investigate correlates of tactile spatial selection in the absence of any visual information. We will first investigate the cost/benefit pattern of orienting spatial tactile attention in response to tactile cues with different cue-target intervals. Further, we will investigate the cost/benefit pattern when orienting tactile spatial attention between hands and within one hand, and the effect of posture on this pattern; and finally, we will investigate the effect of task demand on different stages of tactile processing. Furthermore, we will manipulate vision and gaze direction and compare the correlates of orienting gaze to correlates of covert attentional orienting with vision either engaged at fixation or disengaged (by blindfolding participants) to reveal whether the same or different processes can be assumed to affect somatosensory processing.